Earlham Institute and Tozer Seeds Limited KTP 23_24 R5

To advance and integrate genomics technologies to accelerate the speed and efficiency of celery breeding programmes. Employing genomic analyses to develop marker-assisted selection protocols that optimise the integration of favourable agronomic and consumer traits into superior celery varieties.